Transmission heAlth Monitoring (TAM)

The TAM project is aimed at providing the Wind Energy Sector and the British Gear Association Partners with a

Health Monitoring System that will reduce through-life costs and improve the supply, efficiency and reliability

of UK wind Energy. High costs arise from the frequent, unpredictable failure of high-value transmission

components (e.g. gearboxes), which could be prevented if fault development could be reliably detected. To this

end, this industry led collaborative project will investigate novel eddy current sensor and electronics

technologies that have the potential to provide a step change on existing sensing technologies by drawing on

research at the University of Oxford and combining it with technology transfer from development partners in

the Aerospace and Defence sectors along with experience from the Wind Turbine manufacturing industry .